Centre for Macroeconomics (an ESRC Legacy Centre)

The Centre for Macroeconomics is a leading research centre for the study of macroeconomics in the UK. It organizes many conferences and workshops, where the community of macroeconomists comes together to discuss their work in progress and advance their research programmes. It supports many active doctoral students and junior professors, as they set up their research agendas. It does so by offering courses on the more advanced tools needed for research and by funding the acquisition and computational treatment of data. Over the past few years, the CFM has also served as a launchpad for projects that later win highly competitive large grants, often from outside the UK. By providing the initial seed funding, the CFM allows researchers to explore their projects to the point where they can produce compelling grant applications.

The CFM is a major point of connection between academics and policy institutions. The recent Bernanke review revealed many shortcomings in the forecasting practices used at the Bank of England. It has announced deep reforms for the near future that bring its procedures and models closer to the research frontier. The CFM will participate in this effort, by providing technical assistance and by participating in debates on what are the most suitable models. At the Treasury and at the Office for Budget Responsibility, there is a pressing need for targeting fiscal policies, measuring the limits of debt sustainability, and for understanding the links between monetary and fiscal policies. The CFM has developed research on all these topics, and it will continue a close collaboration with these institutions to assist them in the application of the findings of its research.

The CFM organizes public events and runs an influential survey where leading macroeconomists answer questions about pressing policy topics. This provides accountability to policymakers by revealing the topics where there is consensus on the virtues and flaws of specific policies.

The CFM will be pursuing research in five areas. First, we are documenting, understanding the channels, and modelling the joint choice of labour supply by men and women during the business cycle. We observe different cuts in hours worked and in employment by gender that the research is showing contribute to explain the persistence of recessions and the impact of automatic stabilizers. Second, we are building a unified quantitative model for evaluating monetary policy after a large shock, like a war or energy price rises. This model can combine the joint effect of many of those brought to light in the last few years to offer precise quantitative advice to central banks. Third, we are developing models for fiscal policy with inequality and channels for aggregate demand to assess the many fiscal policies adopted during the pandemic and suggest better policies in the future. Fourth, we are investigating the effectiveness of the financial sanctions, while considering the offsetting effect from domestic fiscal policies and movements in the exchange rate. Fifth, we are measuring the exposure of different sectors to inflation risk, and the multiple channels through which this risk is traded and insured. This provides insights into the costs of inflation and the scars caused by sharp inflation spikes, like the one of the past few years.

The common thread to this research is the incorporation of inequality and uncertainty into macro models that can be used for quantitative policy evaluation. All the projects use rich micro data and write models where the agents making decisions are not all the same. There is risk that cannot be diversified away, and there are occasional large shocks that create uncertainty and drive decisions.

All combined, the CFM will preserve some of the UK expertise in macroeconomics, create capacity to keep exploring new areas in the future, and ensure that policy in the country is set using the most recent tools and academic insights.